Braintrain2020 Product prototype development & clinical supporting data

Braintrain2020 Ltd is a drug free, non-invasive electronic sleep aid device which will help insomniacs, stress and anxiety sufferers unwind, relax and switch off a busy mind, making them sleep-ready. Which will mean they fall asleep quicker and enjoy a better quality of sleep.